FlySpy: AI-Driven Counting of BSF for Improved Efficiency in Sustainable Waste Management

Project FlySpy aims to develop an automated counting device for insect farming. The device will use AI camera vision technology to improve precision and streamline operations. The project evaluates its performance and cost benefits to make insect farming more accessible and sustainable.